Personalyze AI: Powerful Machine Learning Profiling Technology

"Personalyze.Ai (PAI) is a powerful AI driven machine learning profiling technology which operates across social media and mobile, delivering people analytics throughout the entire media eco system. This produces unique personal data for the benefit of brands, media agencies, trading desks, data providers and publishers. Unlike other currently available social analytics tools which use inferred and aggregate data, the innovative Personalyze algorithm has the potential to profile people's interests and behaviours across the social web using deep learning models, as well as understanding their personality and delivering the same accuracy as a 60 minute written psychometric test (~80%).

There is currently no process, method or vehicle to facilitate understanding someone's interests, behaviours and personalities across their entire social footprint. Personalyze will build technology that can profile an individual across their entire social footprint so that they can be understood as a holistic individual. Through understanding their interests, behaviours and personalities better, users can be more effectively engaged and be served more relevant content."